Galaxy Survey Bispectra

The purpose of this PhD project is to open new windows on the Universe by estimating higher order correlation functions in the distribution of large scale structure obtained from the latest galaxy surveys; these measurements will be compared with predictions from early universe theory, notably inflationary models. We are now able to rapidly estimate the three-point correlator (or bispectrum) of a 3D distribution using separable eigenmodes, a methodology which has been implemented in the MODAL-LSS code, a highly efficient parallel pipeline. Developing on world-leading bispectrum estimation using Planck satellite maps of the cosmic microwave background (CMB), David Baker will extend this work by applying MODAL-LSS to publicly available galaxy data from the Sloan Digital Sky Survey (SDSS) and the Dark Energy Survey (DES), while preparing for the huge datasets soon forthcoming from the Large Synoptic Survey Telescope (LSST) and the ESA Euclid Satellite. This work will entail bispectrum estimation using mock galaxy catalogues obtained from simulations, analysing the effects of redshift space distortions, bias, stochasticity and survey systematics. It will yield near-optimal estimates of non-Gaussian statistics that, in turn, can be used as critical tests of early universe scenarios for the origin of primordial fluctuations. Cross-correlated with the latest CMB data, it will also offer new insights into the nonlinear growth of structure in our Universe, breaking degeneracies and improving the determination of several cosmological parameters.